University of Central Lancashire And Harrison Spinks Components Limited

To introduce advanced biomechanics technologies to evaluate new designs of sports footwear and protective equipment used in sports leading to sustainable production of new products.